Pitch2Panel

Pitch2Panel is a unique project which seeks to provide a full circular lifecycle solution for plastic synthetic pitches/turf in a post COVID economy. Currently 1.5million m2 of plastic turf is landfilled (5000 tonnes) or discarded in the UK annually and there is no current end of life solution. Ecosse Sports, a leading synthetic pitch installer have developed recycling facilities to recover materials from the turf, including sand and rubber. This project will enable Ecosse to also recover the plastic component, create a new value added product which will deliver significant cost savings to the end users of synthetic pitches, as well as increasing the sustainability of the industry.